Scenario Planner: low carbon supply chains for the publishing sector

CarbonQuota is on a mission to help the print, packaging and distribution sectors to respond effectively to the growing climate emergency by providing them with automated technology allowing rapid decarbonisation.

Publishers have signed up to the international Science Based Targets Initiative as part of the Paris Agreement following COP21 in 2015\. They need to show how they are going to de-carbonise and these businesses are not compliant with the Targets until there is a plan in place.

However, less than 1% of businesses have a credible climate transition plan to reduce their carbon footprint by 50% by 2030 in line with the Paris Agreement (Carbon Disclosure Project).

This project is to develop a Scenario Planner prototype software for publishing companies. The overall project success is defined as a proof of concept for a single academic publisher. This is because academic publishers typically operate complex global supply chains which feature central printing facilities, often in the UK, and they have ambitious Net-Zero goals.

It will enable publishers to model different potential carbon reduction initiatives across their supply chain, enabling them to view the actual reduction each initiative will bring. This allows them to allocate a cost per carbon reduction initiative and therefore can more accurately plan and implement each project.

In addition, an organisation will be able compile all reduction initiatives into this planner to provide the visibility of when they will hit their carbon reduction and Net-Zero targets. This replaces estimates that can provide a false narrative in the journey to reducing climate change impact. They will be able to run real-time models that show the exact impact to their emissions. None of current solutions allow for changes to variables that will re-calculate a forecast for an entire period, a singular project, or all activities for a certain client.